Nottingham Trent University and Stormsaver Limited KTP 25_26 R2

To create an innovative, smart, modular and interlinking water tank system through rotational moulding design methods with sustainable and recyclable polymers.